Co-Designing Future Interactions with Money with Underserved Communities

The project will explore how underserved groups might be better served by emerging innovations in digital technologies. Specifically, the research will focus on the financial interactions that occur in networks of care, focusing on the experiences of people who care for, or are cared for by, family, friends and volunteers. Prior research has highlighted how financial transactions and interactions within care networks are critically important yet incredibly complex, requiring the informal sharing of money to pay bills on the behalf of those who are housebound, transparency in financial decisions made by family members, and the temporary delegation of powers of spending ones own money to other people.

While many new technologies, such as Distributed Ledgers and crypto-currencies, offer opportunities to support these practices, traditional banks and the underlying technical infrastructures of payment services impede such practices from occurring in a safe and secure way. The research will take a design ethnographic and co-creative and participatory approach to designing new technologies with participants.